Neural audio synthesis with expressiveness control

This project will be focused on a prospective methodology for Neural Audio Synthesis, where the objective is to leverage prior knowledge and understanding about audio expression to build a neural audio synthesis framework with high controllability on expressiveness. More specifically, this project aims for a neural audio synthesizer that achieves the control over audio expression from fine-grained to coarse levels of information. The expected contributions include:

Introducing controllability over the non-harmonic acoustic components within the Differential Digital Signal Processing (DDSP) framework,
Leveraging extracted audio representations for efficient and robust style transfer,
Addressing the disentanglement of expression with respect to different time scales., and
Bng novel applications upon the above contributions.